Shaping policy processes through citizen voice in Francophone West Africa: the arts as a vehicle for knowledge co-construction

This networking activity convenes research, policy, cultural and community engagement organisations from across Sahelian Francophone West Africa. In this context, many citizens have minimal opportunity to contribute to governance processes, and their voices are seldom heard in deliberative spaces. Meanwhile, creative and artistic methods such as music and drawing have been used elsewhere to represent citizen voice to policy, in ways which could be conceptualised as storytelling, such as photovoice, digital storytelling or participatory filmmaking. Co-creation of such outputs often occurs between participants and researchers. As a rich tradition of storytelling exists in West Africa, this network aims to discover whether artistic and cultural methods can be used similarly here and, going further, whether policy makers themselves can engage with communities and artists to co-create understanding about issues of mutual concern.
The core group of interdisciplinary researchers from five research institutions will map policy and civil society stakeholders, as well as arts professionals. A subset will be interviewed to understand the conditions under which artistic co-creation could be possible. A further subset of interviewees will be invited to convene the wider network and participate in a workshop, where the answers to these questions, and to the overall research objective, will be debated.
Part of the workshop will involve an activity where policy makers and community and advocacy representatives attempt to co-create understanding about an issue of concern through a pre-determined but flexible creative activity, facilitated by artists, termed 'storytellers' in the context of this activity and workshop.
The answers to questions and the results of the debate will be processed by IDS into a working paper and a policy brief. The artists will work to create a communicable set of outputs from the creative activity. These will be publicised through traditional and modern media, from radio to Instagram. Thereby, awareness of the agenda will be raised among other relevant organisation, who may be able to participate in researching them further, or adapting the techniques trialled in the practical domain.
Capacity of the network members will be raised, but through the dissemination activities, the wider public and policy, advocacy and research communities will become aware of the network and the potentials for developing this kind of work.

Potential impact
The overarching impact of this work will be to understand how to use the arts to facilitate responsive policy making, which relates to sustainable development and listens to citizen voice.
The wider groups who may benefit from the activities are represented in the network. These are:
(a) Local researchers in governmental and independent institutions.
(b) Citizens' associations and advocacy groups concerned with citizen representation, possibly including local NGOs and community organisations, who may be in contact with continental or regional networks.
(c) Artistic and cultural professionals, such as musicians, writers, griots, filmmakers, etc., who we term 'storytellers'.
(d) Policy makers, particularly in ministries concerned with heritage and culture, but also in areas of sustainable development identified as important by community groups, likely to include environment and agriculture and thereby connecting to SDGs 6, 7, 12 and 15. These policy actors may be working at the national level or in local decentralised authorities.
There are three main impacts.
1. Each group will gain a deeper understanding of the conditions under which citizen voice may be better integrated with policy making, how this may happen, when it may not, and the limitations of such an approach. Each will understand the preconditions for such engagement, and how to achieve them, as well as the role that novel forms of communication, such as storytelling, can play in relation to their respective functions and concerns.
2. Different constituent groups (citizens, policy actors, artists and researchers) will build capacity to engage with the use of storytelling as a policy tool in their own realm. Community groups and development professionals will understand better how to use artistic methods as a form of citizen evidence. Policy makers will enhance their capacities to engage with co-creative processes, either through actual participation in such activities or an ability to interpret their outputs as representations of citizen voice. Researchers will gain deeper understanding of how to mobilise these methods in participatory research; the advantages, disadvantages and potential pitfalls. For the members of the wider network, this capacity will be built through participation in the workshop (activities 4-7). Activity 2 interview participants will also gain exposure to these ideas, and may engage with outputs through social media and local radio.
3. This work is likely to touch on issues of environmental sustainability and natural resource governance. As it is participatory, we cannot specify now whether any solutions will emerge in relation to the questions of resource degradation, ecosystem change and desertification which face west African Sahelian communities, or what they may be. Yet, it is likely that suggestions of this nature will be uncovered, and that they will be related to the everyday realities of the community and policy actors involved.

We aim to spread these impacts as wide as possible. We will map the potential wider network members exhaustively, and select those to be in the network who have the widest forward networks and are most active. The core network is dedicated to seeking further funding opportunities for more collaborative research, and encouraging wider network members to experiment with the methods explored in the workshop, introducing them to a wider audience. Our working paper and policy brief will be in French and English, and artistic outputs of the project will be disseminated as far as possible in appropriate places, in the most appropriate media to raise awareness and start conversations about the agenda. Local languages will be used, and online as well as conventional communication methods will be used in dissemination.